Earthquakes without frontiers: a partnership for increasing resilience to seismic hazard in the continents

We identify the following four groups of academic beneficiaries:

1) Researchers working on active faulting and the distribution of strain in the continents.

People working on the tectonics of the region from Central Asia to China.

People working on the use of geodetic strain measurement to use the combined GPS+InSAR velocity fields as a benchmark of comparison for people currently working solely on GPS only fields, such as currently go into GEM.

People using satellite radar interferometry to study other areas of continental deformation, or to study other natural and man-made phenomena such as volcano deformation, landsliding, and surface subsidence, will benefit from the new automated processing tools that we will develop, and from the new methods for the production of regional deformation maps that integrate InSAR and GPS data.

The line-of-sight deformation maps and strain fields produced in the project will be archived in the National Earth Observation Data Centre, and made available to the community via a simple web interface that will allow others to use them for their own investigations.

2) Those working on secondary effects of earthquakes.

People working on mass wasting and secondary hazards will benefit from the development of a process-based, rather than strictly empirical, approach to the magnitude and scope of landsliding. Our work will also be important to researchers interested in the supply and transport of sediment through orogens; by developing the first explicit tools for tracking post-seismic sediment mobility we will not only quantify the hazard represented by this process, but will also contribute to emerging debates on orogen-scale mass balance and response to perturbations.

3) Those working on resilience and disaster risk reduction.

People working on ground motion modelling and seismic hazard assessment will benefit from a greater understanding of the information needs of decision makers and how existing techniques need to be developed to respond to these needs.

Academics researching the vulnerability and resilience of households, communities, and states to seismic-related hazards will benefit from the detailed comparative studies undertaken. Researchers working in the field of disaster risk reduction will benefit from the development of tools, the first of their kind, to strengthen resilience to earthquake and related-hazards across a range of socio-political settings. While the research will focus on earthquake and associated hazards, the findings will also be applicable to academics concerned with other natural hazards including volcanoes and tsunamis.

Our work will also be important to researchers interested in governance of disaster risk reduction who will benefit from the detailed evaluations of different governance systems (both formal and informal) supporting disaster risk reduction activities. Our research here will contribute
to emerging debates around the translation of international policy frameworks (Hyogo Framework for Action) into national level policy and practice. We will develop a much needed conceptual/theoretical framework for understanding, communicating and combining local, practitioner and scientific knowledge for effective risk reduction.

4) Those working on action research and translation of research into practice.

People working in science-policy studies who will benefit from the insights arising from the project into how the uptake of science can be secured in a variety of socio-political contexts.

Potential impact
Between 2 and 2.5 million people have died in earthquakes since 1900, and approximately two-thirds of those deaths have occurred in the continental interiors, far from the plate boundaries. Over this time interval, advances in the scientific understanding of earthquakes have been translated into impressive resilience in regions where the hazard is well understood (eg California, Chile, and Japan). Here, resilience is defined as the ability of a community to resist, accommodate, or adapt to the effects of an earthquake, to maintain critical basic functions, and to recover after the event.

Comparable advances have not, however, taken place in most parts of the continental interiors. Instead, many parts of the continental interiors, and particularly the Alpine-Himalayan belt, have seen a major increase in vulnerability to earthquakes in the last few decades, due to a wide range of social, economic, and governance issues. Increasing resilience to continental earthquakes and their related hazards is therfore an urgent scientific and societal priority. This goal requires a holistic view of earthquakes, and collaboration between physical scientists, social scientists, practitioners, and governments on a scale that has not yet been attempted. Our project knits together three groups with extensive and successful track records in (i) the science of earthquakes and related hazards [COMET+, the Dynamic Earth and Geohazards research group in the National Centre of Earth Observation, and the British Geological Survey Hazards Group] (ii) exploring the social science of resilience to emerging hazards and risks [Institute of Hazard, Risk and Resilience, University of Durham, and associated researchers] and (iii) the use of research to promote evidence-based policy [Overseas Development Institute].

First, we shall establish a global partnership between researchers from six UK universities, two UK research centers, and representatives of a wide range of governmental and non-governmental organisations from countries across the Alpine-Himalayan belt. This partnership will be focused on communication and sharing of research needs and knowledge gaps, basic research findings and outputs, and new approaches for building resilience to earthquakes across the region.

This partnership will carry out coupled physical- and social-science research in three case-study areas (China, central Asia, and the Himalayan front). Our understanding of earthquake occurrence across this large region is currently too poor to provide detailed estimates of likely earthquake probabilities and effects at the sub-national scales needed by communities - let alone to provide forecasts of earthquake occurrence.

One component of the project involves research into the locations of active faults across the region, the rates at which they are currently deforming, and the ground shaking that they are likely to produce. This basic physical science research, which will also include the effects of secondary hazards such as landsliding, will provide baseline scenarios about the hazards in forms that are meaningful for, and usable by, the communities at risk.

At the same time, we shall map and identify the societal factors that help or hinder the creation of resilience to those physical hazards. This holistic approach to resilience will include investigation of cultural practices and adaptations, economic considerations, social mechanisms, and the role that governance at all scales plays in determining how resilience communities are to earthquakes.

The overall framework of this project, provided by the ODI's RAPID methodology, will allow us to draw upon the expertise of the partner organisations, and the research findings outlined above, to generate a set of evidence-based toolkits and policy recommendations that together will define the pathways by which resilience to earthquakes can best be increased, both in the case-study areas and across the entire partnership.